Manchester Metropolitan University and Manchester Rusk Company Limited

To develop a science driven, accelerated new product development process to drive innovation, shorten the product development cycle, improve manufacturing capability and increase capacity in order to address new and emerging market opportunities.